Academic liaison and interaction in polymer engineering with selected Chinese Universities

To visit two key research centres in China for polymer engineering-related research (3 laboratories, including two Key State Laboratories), aimed at developing possibilities for cooperation and collaboration, exploring possible funding schemes and personnel-linking, mainly for the Bradford laboratory but also for the wider Polymer IRC group.